Edinburgh Napier University and Trash Free Trails CIC KTP 25_26 R1

To develop an evidence-based model for Trail Cleans that measures the improved wellbeing of individuals and groups and positive impacts on communities and a wide range of environmental stakeholders.